Aero Truck - Enabling new propulsion systems via drag reduction

Aerodynamic enhancement for Heavy Goods Vehicles that reduces the fuel consumption on conventional internal combustion engine vehicles and enables the faster adoption of alternative fuelled vehicles by reducing the energy requirements.

The device is an aftermarket fit and so can be fitted to existing vehicles on the road. Fuel/Energy savings of between **5% and 12%** are achieved with the fitting of the device resulting in an average vehicle operator saving between **£3,000 and £6,000** per annum (dependent on fuel prices/mileage). The device will achieve a playback of less than 12 months for operators and also improve the vehicles drivability and stability by reducing turbulence and spray.